Detecting and tracking low abundant pathogens using 3rd gen sequencing

Most of the natural biodiversity is inaccessible at typical metagenomic sequencing depths, because DNA of low abundant species is typically too sparse for metagenomic analysis. However, low abundant microbes can be very important, such as i) conditionally rare (and at an opportune point abundant) pathobionts, ii) keystone species with defined ecological niches, and iii) fungi that can often cause infections in human hosts, such as Candida albicans 1-4. For example, Listeria monocytogenes (LM) is a priority foodborne pathogen in public health and food safety testing programmes but can only be detected through slow, culture-based methods, because it is low abundance in both human faecal and food production settings 5,A.

The research group investigates the evolution and inheritance of such microbes in the human gut. With this project the group proposes to develop independent research lines that take advantage of existing infrastructure and specialist training. The "nCATS" (nanopore Cas9-targeted sequencing) protocol is based on CAS9 dependent cleavage of DNA, guided to target sites through CAS9 gRNA (guide RNA), that is subsequently enriched for sequencing 6 by binding to ONT (Oxford Nanopore Technologies) sequencing primers. Constructing new gRNAs to selectively sequence targeted DNA molecules via nCATs, the project will develop protocols to enrich sequencing of pathobiont Listeria monocytogenes (linCATS, O1), fungi (funCATS, O2) and members of family Enterobacteriaceae (enCATS, O3) from complex microbial communities. These protocols will be applied to human clinical faecal and food derived samples to track and reconstruct genomes of typical pathobiont strains known to be carried in microbiomes of healthy individuals.